Loughborough University and Aquapak Polymers Limited

To study the interactions between polyvinlyalcohol and various surfaces, to enable efficient processing of PVOH and to create optimised adhesion of PVOH to specific packaging substrates for the purposes of knowledge transfer to 3rd party processors.